University of Brighton and Falcon Coffees Limited

To embed management capabilities with a focus on environmental economics, to optimise coffee supply chains by identifying and implementing methodologies for measuring and mitigating against carbon emissions.